An innovative cyber compliance platform using AI, live monitoring data and machine learning to automate compliance and due diligence completion.

Naq is a UK-based cyber compliance SME with a core project team of Chris Harden (Project Lead and Serial CTO), Chris Clinton (Product Manager, exNATO), Svenja Perkins (Policy Lead) and Nadia Kadhim (CEO and Financial Manager).

With the worldwide digital health market expected to reach $256B by 2027 (Statista,2023), supply-chain vigilance is a global issue for all medical enterprises.

Furthermore, supply-chain cyberattacks are expanding by 300% year on year (Dynatrace,2022). According to estimates, 73% of healthcare institutions are unprepared to deal with cyberattacks on their supply chains (ClearDATA,2021). 75% of NHS vendors are SMEs, yet 51% lack basic cyber skills. To address this, healthcare agencies such as the NHS require SMEs to complete due diligence questionnaires. However, this solution is time-consuming, with SMEs spending an average of 160 hours per year filling out these forms. This affects not just SMEs but also their clients, such as the NHS, which in turn affects those in need of healthcare services.

Naq is developing a unique platform for SMEs to establish, maintain and demonstrate their security and compliance status to customers.

Naq's innovation product, AutoAssure, can potentially prevent supply-chain attacks due to its implementation of security measures before automatically generating answers to due diligence questionnaires.

AutoAssure will empower SMEs to supply to the NHS due to the timely completion of due diligence forms, resulting in a 13% increase in revenue across the UK. AutoAssure addresses Pillar 4 of the UK Innovation Strategy and helps 'make the UK the safest place in the world to live and work online'.